Dye Characteristics

Diamond Dispersions, working with Salford University propose to undertake impurity investigations into dispersed dyes and inks in order to understand the impacts of dispersed dyes on print heads.